Addressing rising stroke rates in younger people: current barriers and available solutions

In the UK, someone has a stroke every 5 minutes, and I encounter the broad consequences of this common, disabling disease in my job as a GP on a daily basis. Over the last 50 years research has led to great improvements in preventing stroke in people at high risk, with consequent falls in stroke rates at older ages, but my research has shown that stroke at young ages (<55 years - 'young stroke') has been on the rise for at least a decade in high-income countries. There is a real challenge in predicting and preventing cardiovascular risk in the young; who should have which treatments and advice, and when is it best to initiate these without over-treating or worrying the many people who will never have a stroke, or missing the opportunity to offer prevention in those who will.

Much research on the causes of strokes has been done in older populations, often several decades ago, and may not be relevant to those young people who are at risk of stroke today. For example, changes in lifestyles, migration, pollution, obesity, childbearing, working patterns and social media use are likely to have influenced risk of stroke. Furthermore, we now realise that the causes of strokes differ in younger people, particularly in women, but previous research has often missed the opportunity to improve prevention in this group by studying stroke at all ages in both sexes together. I plan to explore how health systems, clinicians and individuals can improve recognition, prediction and management of cardiovascular risk in younger people, particularly in women. By working with colleagues in the Wolfson Centre for Prevention of Dementia and Stroke (CPSD) I will have access to the only study in the world which has carefully collected and characterised every individual with a cardiovascular event (affecting the heart, brain or blood vessels) in a population of 100 000 individuals over the last 20 years, and also on a control group of healthy volunteers.

In my pilot work, I have identified three key barriers to improving prevention of stroke in younger people. I will undertake three linked projects to identify pragmatic solutions. First I will look at how well the NHS health check will perform at predicting risk at younger ages when the starting age is reduced from 40 years to 30 years. I will calculate the 'pre-event' NHS health check risk category for all young patients who have had a vascular event to determine how many would have been flagged using current standards as needing advice/treatment. Second, to identify improvements in identifying young people at risk of stroke (and other vascular events) I will study all patients who had a stroke at a young age and compare them to healthy controls, to determine what proportion are flagged by the risk factors used currently and how many more would be identified by additional known risk factors that are not used routinely. Finally, I will focus on younger women who have had stroke and on those known risk factors unique to women that are not currently included in risk assessments (e.g. fertility problems, pregnancy, hormonal medication use, female cancers).